SeaFrame

With SeaFrame, SafetyNet Technologies is leveraging AI to speed up the analysis of data captured underwater for commercial use. This will remove the bottleneck of human data analysis, unlocking and highlighting only the "interesting" parts of the data for human review and processing. Where possible, we will use AI for insight-generation at a level that a human operator would struggle to consistently match. The outputs of this project will unlock ocean data for existing and new marine markets.